University of Strathclyde and Ability Matters Group Limited

To develop innovative methods of measuring post-operative dimensions of lower limb amputees to enhance prosthetic fit, comfort and performance of prosthetic lower limbs.